Development of coincidence biodetectors

Sophisticated research techniques have been used to show that it is possible to extract detailed information about the targets of drugs and target responses to drugs. At present, achieving this sort of information in a routine clinical setting is not practical. The proposal here is designed to exemplify a new technology that will ultimately satisfy the clinical need for this type of information. It is anticipated that the general use of the technology to be developed will impact broadly on the application of diagnostics to clinical decision making. The key contribution will be to defining which patients should receive which drugs - the personalised medicine agenda.

Technical abstract
A significant challenge of biomedical research is the identification of molecular biomarkers that can be used in diagnosis, prognosis and in predicting and evaluating responses to treatments. The reliable assessment of these biomarkers in biological samples, particularly those from the clinic, has proved challenging; immunohistochemistry in this context is not well controlled, it is minimally quantified and frequently lacking in the specificity required. Prior work has established that a highly demanding, optical, coincidence detection approach can drive specificity to yield robust, spatially resolved and quantitative patient data. We aim to translate this principle of coincidence detection from a high-tech research process to a routine method. Here we will draw on pilot data to exemplify a novel coincidence biodetector for the analysis of pathophysiological events in tissue biopsies. The aim here is to exemplify an easy to use coincidence detection technology in a format, compatible with IHC.